Use of Cavitation to extract high value chemicals from waste streams

"The project is based on the use of cavitation to extract more vanilla from spent pods and coffee from spent beans than in currently accessible. Cavitation allows matricies such as food waste or in this project spent vanilla pods and coffee beans to be broken down further to release any residual material which conventional methods can not release. This project will demonstrate the potential of the technology for other applications at a scale which is representative to industry. This technology has the potential to be a disruptive technology to food industry and redefine how it handles its waste products and the value it can glean from this stream

This project will address proof of concept for the cavitation technology. This technology creates a constant cavitation zone which can breakdown material structures and release high value compounds from their natural matrix. It is a physical process which involves not chemicals enabling the end food product to be labelled as natural (not modified)."